European Thematic Network for unlocking the full potential of Operational Groups on alternative weed control

Oper8 will set-up a self-sustainable, multi-actor, EU-wide Thematic Network to support and promote solutions for non-chemical weed control by building upon the knowledge and outcomes of 8 Operational Groups 7 countries, and stimulate knowledge exchange among all relevant actors and stakeholders. With the ambition to achieve a high impact and improve the sustainability of the European agricultural sector, the synthesis of partner OGs is based on their expertise, geographical location, novelty of solutions, as well as the established connections with the AKIS actors. Special emphasis has been placed on collaboration schemes among these OGs that progress at a different pace providing the opportunity to learn from the ‘early birds’, which will bring hands-on experience. The project will follow a multi-actor approach, implement a bottom up and top down model and build upon co-creation & cross fertilisation activities to help farmers access up-to-date knowledge, tools and techniques, applicable to specific conditions and needs.To this end, Oper8 will: (i) establish a stakeholder engagement processes to assemble the 7 National Networks (NNs); (ii) capture the drivers, barriers, and root causes of lack of non-chemical weed control adoption as part of a bottom-up approach; (iii) establish cross-fertilisation activities within and between the NNs to co-create, showcase, and evaluate non-chemical weed control methods; and (iv) deploy knowledge transfer tools and techniques (workshops, demo farms, CAP Measures) to adapt and scale up alternative weed control solutions and ensure their diffusion across EU. A series of actions (e.g., demonstration activities, policy recommendations and training sessions) for integrating project resultsinto the CAP Nationalstrategic plans will be implemented,strengthening the AKIS and, ultimately, paving the way towards a transition to a sustainable agriculture in adherence to the Green Deal and its Farm to Fork strategy.